Health trends using open data

Big data analytics on public health and education data. Enabling a minimum viable prototype to be built which allows the integration of proprietary data with open data, to allow the exploration of the data at a geographic level to enable users to investigate trends and compare regions.